Galdo's Gift: The Boovie®, web version

Almost a million children in the UK do not own a book \[National Literacy Trust, 2023\], and child literacy is suffering. This statistic is getting worse not better, but with over 97% of family households online \[Ofcom, 2021\], we are in a unique position to do something about it. We make stand-out animated books with rich and absorbing reading experiences.

We are Tapocketa (pronounced Ta-pocket-ah), a micro business based in Hertford creating original IP in the media and creative industries space.

As co-founders - Eleanor Long and Trevor Young, artist/model-maker and film visual effects specialist respectively - we created the super-enhanced digital book 'Galdo's Gift: The Boovie'. A boovie is our term for a book-movie mash-up.

The project that we are undertaking, supported by the DCMS Create Growth Programme, is to develop and enable this complete digital book to be fully accessible in a web browser. It will not look or behave like any conventional website. This work will transform the delivery package of the product from being accessible on an iOS device only (the product is too enhanced for Amazon, or any other current android reader) to a version that can be accessed via a browser. It will not require an app or download and will not exclude anyone with internet connectivity. This could be transformational for the market.

We are building in eye-gaze optimisation at the start of the development process, not only to enable a wider range of people to enjoy their reading experience, but as an example to other creators that it is possible to make interactive digital experiences accessible for eye-gaze users (those with low mobility). There is currently a very limited range of similar activities that lend themselves to alternative access methods.

The reading experience will also be free to the end-user. A free, quality experience to every child is a great leveller. We will be developing a super-easy sharing feature to help spread the boovie. As numbers increase and specific communities reached, sponsorship and partnerships will grow, ensuring funds for a wider reach and the process scales-up.

A truly magical reading experience, 'Galdo's Gift: The Boovie' offers something very different to the norm. Developed with input from teachers, parents and children, Galdo's Gift comes alive with animation, story-led definitions, music, personalisation and wonderful narration in a cinematic and absorbing experience empowering young readers to engage with words and word-play at their own pace.